Immersive VR motor rehabilitation through AI optimised spatial positioning

The NHS is struggling to address rehabilitation needs of stroke survivors and urgently needs new approaches and technology to meet demand. Recovery is therefore heavily reliant on all efforts placed at home. However, only 12% of stroke survivors obtain complete functional recovery after 6 months.

For effective movement recovery, stroke survivors are required to perform frequent rehabilitation exercises. However, due to the overloaded healthcare system, survivors do not reach their full recovery potential as good quality rehabilitation is only provided with therapists present and access to the required intensity and length of physiotherapy is low.

NeuroVirt utilises immersive virtual reality, motion sensor technology and gamification to incentivise movement rehabilitation and quantify recovery. Self-rehabilitation at home, with or without devices commonly leads to non-optimal movement patterns which hinder recovery. NeuroVirt's unique technology is focused on detecting and correcting non-optimal movement patterns to improve the quality of rehabilitation at people's homes. This way stroke survivors can meet their required rehabilitation hours and intensity whilst recovering better and faster with a clinically trusted device. Detailed recovery data can be monitored, and physiotherapists can prescribe individualised therapy through the NeuroVirt app.

Working with a multidisciplinary team from technical, clinical, and research backgrounds, NeuroVirt will further develop and validate their biomechanically-accurate AI-models and algorithms to detect and correct real-time movement patterns in VR.

The BMC grant will support NeuroVirt to develop the most clinically trusted remote rehabilitation tool in support of stroke victims, validate its technical feasibility, and position for global success.